University of Westminster and Lumina Learning LLP

To develop an Adaptive Intelligent Web-based Platform Enabling the Profiling of Users Choice and Behavioural Preferences. Smart user access and customised information exchange will enhance Customer Relationship Management and generate intelligence on potential and niche product development opportunities.